PROMOTE - Advanced pipe relining technology manufactured from plastic waste recyclates

"The problem of persistent plastic waste and lack of adequate recycling solutions poses a significant challenge to current and future generations. As the amount of plastic placed on market (POM) continues to increase, the amount we recycle is failing to make tangible inroads into curbing the amount of end-of-life plastic POM being disposed (landfill, incineration, lost to the environment) e.g. 62% of plastic packaging (1.3m tonnes per year) annually never gets recycled. Although there is not one main cause or solution to this problem, there are insufficient market applications in the UK suitable for lower grade plastic recyclates.

The PROMOTE project will take advantage of lower grade waste plastic as part of a world's first solution capable of exploiting a significant global opportunity: the rehabilitation of deteriorated underground piping and drainage infrastructure, a market worth in excess £7.71billion. Our solution will achieve step-change performance over CIPP (Cure in Place Polymer), the market's current leading solution."